DRAGON

DRAGON (Developing Resistance Against Grooming ONline) is a digital innovation programme committed to enhancing professional practices that protect children from online sexual exploitation and abuse (OCSEA), with a particular focus on online grooming (OG). This is urgently needed. The current child protection ecosystem simply cannot cope with an ongoing OCSEA/OG epidemic: one new case of OCSEA is reported every second and there has been an 82% increase in online grooming in the UK in the past five years. DRAGON offers two, interrelated solutions to this epidemic: DRAGON-Spotter: an AI-linguistics classifier that detects OG chat content; and DRAGON-Shield: a training platform that provides knowledge about how OG works from an offender/child perspective. Supported by the ARC Accelerate scheme, DRAGON will develop a robust sustainability plan for DRAGON-Spotter.
DRAGON-Spotter is a triaging and prioritization tool for law enforcement. Integrating cutting-edge AI and sophisticated language analysis, the solution detects OG conversations within devices (laptops, mobile phones, etc.) that have been seized by law enforcement. It also pinpoints the communicative tactics used by groomers within the detected conversations. DRAGON benefits from continuous research to keep abreast of offenders’ own innovation. New data (OG chatlogs) processed by DRAGON-Spotter both enhances its performance (as per machine learning principles) and serves to update DRAGON-Shield content e.g., about emerging OG tactics. DRAGON-Spotter users can undertake the DRAGON-Shield training as part of their DRAGON-Spotter onboarding, thus benefiting from this solution synergy.
DRAGON-Spotter informs – rather than replaces – decision-making by its users: digital forensics and OCSEA investigation teams. It increases their ability to deliver improved outcomes for children and protects team wellbeing by reducing exposure to the distressing content held on seized devices that needs to be reviewed. Crucially, DRAGON-Spotter benefits from extensive co-development and piloting with law enforcement, as well as an independent evaluation. Collectively, their input validates our solution, highlighting its uniqueness, added value and timeliness.
Thanks to the ARC Accelerate scheme, our DRAGON-Spotter team, boasting expertise from the computer and social sciences as well as from technology transfer, will conduct and successfully complete activity aligned to three, interrelated areas [work packages - WP]:
WP1 - Business development: we will create a robust sustainability plan for DRAGON that prioritises DRAGON-Spotter in 2025-2026.
WP2 - Product life cycle development: based on insights emerging from our 2023-2024 piloting of DRAGON-Spotter with law enforcement in the UK, we will complete essential interface development for the sustainability of our solution.
WP3 - Commercial development: we will prioritise securing buy-in from users to deploy the DRAGON-Spotter solution in a safe manner. We will identify c. 50% of forces in England and Wales for DRAGON-Spotter deployment based on digital forensics capability and interest. We will also produce a full workplan for DRAGON-Spotter setup in a Trusted Research Environment (TRE).
Our activity in these areas/ WPs will benefit from extensive engagement with key stakeholders, including West Mercia Police as our key law enforcement partner.